Kac-Ward solution of the 2D classical and 1D quantum Ising models.

We give a rigorous derivation of the free energy of (i) the classical Ising model on the triangular lattice, with translation-invariant couplings of arbitrary signs and (ii) the one-dimensional quantum Ising model. We use the version of the Kac-Ward method recently proposed by Aizenman and Warzel.